Development of novel methods for high throughput screening of recombinant constructs for conversion of cellulosic biomass to useful products

Our laboratories focus on the development of novel tools for synthetic biology and the application of such tools to solve real-world problems. One of our major focus areas is the development of recombinant systems for conversion of cellulosic biomass to useful products. Cellulosic biomass is available in enormous quantities and is the only feasible renewable replacement for fossil carbon for fuels and chemical feedstocks. However, depolymerization of cellulose is challenging due to its insolubility and partially crystalline nature. A variety of microorganisms are capable of assimilating cellulose efficiently, but do not produce useful products. Attempts to generate recombinant microorganisms for cellulose degradation have been disappointing, for unclear reasons. Natural cellulose degrading organisms express dozens of different enzymes for biomass degradation, and synergistic effects may explain the failure of recombinant systems to duplicate their effectiveness [1].

The newly developed tools of synthetic biology offer new ways to explore this. We have generated a library of biomass-degradation genes from effective cellulose-degrading micro-organisms, and are characterizing these. We have also developed a microbial 'test-bed' system to screen for growth on cellulosic substrates (manuscript in preparation). We will use DNA assembly methods such as PaperClip [2] to generate libraries of constructs co-expressing combinations of biomass degrading enzymes of different classes and screen transformants for growth on different cellulosic materials. By analysing the results, we will be able to test the effects of synergy among these enzymes and determine which combinations are likely to be most effective against different types of cellulosic material.

One particularly challenging aspect is the development of standard methods for high throughput characterisation of cellulose-degrading constructs. This will be essential to generate the data required for this analysis. Here we will take advantage of the recently developed EDWIN automated characterization platform developed in the School of Engineering, University of Edinburgh. EDWIN enables rapid automated parallel measurements of many important parameters required for characterisation of synthetic biological systems. In this project we will attempt to expand these capabilities to include characterisation of biomass degradation activity. By establishing new measurement standards, we hope to advance the entire field of biomass conversion research, as well as characterising and analysing our own libraries of constructs.